Telecom-wavelength single-photon sources

Project summary: Semiconductor quantum dots are considered to be one of the best candidates to serve as the quantum emitters in quantum communication networks. In our research group we have developed an extremely fast single-photon source based on semiconductor quantum dots that emit around 900 nm. However, the optimal wavelength for quantum communication channels using optical fibres is 1550 nm, where the losses of the fibres are lowest. The goal of this project is to develop quantum dot single-sources and beyond that operates at the telecom C-band wavelength range around 1550 nm, and to test them in quantum communication systems at collaborator laboratories within the UK Quantum Technologies Hub. This will involve developing quantum-dot sources using InAs/InP quantum dots made at the University of Sheffield and applying nano-photonic techniques to increase the emission rate. The project will involve advanced experimental work using state-of-the-art techniques of nanophotonic spectroscopy and quantum optics.